Autistic Girls' experiences of mainstream school

The research speaks directly to the 'Education, Childhood and Youth'
pathway, in its focus on autistic girls' experiences in mainstream education
and through teacher-pupil interactions, an under-researched and vitally
important area. This topic and proposed innovative methodological
approach contribute significantly to a number of the pathway's key areas
including disability, access and attainment, wellbeing and the cognitive and
social-emotional development of learners. The project brings into dialogue
the experiences of autistic women and girls and those of their teachers,
with an understanding that the borders dividing these groups are porous, to
elicit critical insights into the educational experiences of an often invisible
and marginalised group. The study has wide implications for educational
practice and understanding of diverse experiences of neurodivergent girls
and women, including for formal and informal education contexts,
educational psychology and disability and education policy.